Towards accountable, responsible, transparent data science-driven anti-trafficking tools: An empirical study from Viet Nam

Known as a pervasive and highly lucrative business, human trafficking is recognised as the third-largest criminal activity globally, behind drug trafficking and counterfeiting. The advance of digital technologies has enabled traffickers to intensify and diversify their activities with greater anonymity. Notwithstanding, intelligence agencies have started introducing technological tools, notably data analytics and Artificial intelligence (AI), as valuable instruments in their anti-trafficking efforts. However, there is limited evidence on the expected benefits and potential harms entailed by those tools, despite societal, legal and ethical considerations from AI ethics and human rights perspectives. Taking the case study of Viet Nam, one of the major hot spots of human trafficking in Southeast Asia, this research aims to explore the possibilities of applying those data analytics and AI-based tools in the context of the global South. Evaluations of current tools employed by non-governmental organisations (NGOs) and law enforcement officials in Southeast Asia will give insights into the effectiveness and societal, legal, and ethical implications of those tools. The result will contribute to the discussion on the emerging role of socio-technological innovations in the anti-trafficking sphere. AI ethics framework and human rights standards will be incorporated in providing recommendations for a framework to design an accountable, responsible, transparent, and victim-centred data science-driven human trafficking response system.